Aerospace Cloud Services

Aerospace Cloud Services is a collaboration between high tech SME Zenotech and the Centre for Modelling and Simulation (CFMS), working with aerospace primes Rolls Royce, Airbus and Bombardier and the cloud computing suppliers Amazon AWS, Oracle & specialist HPC providers to further develop and deploy a web services architecture for engineering applications. The system leverages Internet standards for data exchange and will provide key services in security, support for cloud licensing and dynamic resource allocation. The project is aligned with the ATI Digital Strategy, the HMG Industrial Strategy and the High Value Design initiative and supports AI / Machine Learning.